Nooku Plus: AI Powered Indoor Air Quality Advice System

Nooku is developing innovative and engaging indoor air quality solutions. In response to this opportunity, we introduce "nooku plus", a software platform, which represents a significant advancement in indoor air quality monitoring and management. In combination with Nooku's Indoor Air Quality (IAQ) sensors, "nooku plus" aims to monitor IAQ, mitigate pollutants through education and behavioural change and, where possible, extract pollutants through the use of smart home/device integrations.

"nooku plus" builds upon our existing educational and engaging sensors, and significantly extends our current basic software offering through an innovative, premium software service. By using AI algorithms, "nooku plus" provides personalised recommendations based on individual user profiles, preferences, and health conditions. Unlike traditional monitoring systems in the market that offer generic advice, our platform delivers tailored insights to help users mitigate long-term health risks and manage existing health conditions such as asthma and allergies.

The principal objective of this trial is to gauge the effectiveness of a premium version of Nooku's innovate, predictive software offering in delivering more tailored and actionable advice to users. Specifically, we aim to evaluate its capacity in mitigating long-term health risks and managing pre-existing health conditions such as asthma and allergies, all of which are closely linked to indoor air quality.

The activities of the proposed project involve gathering insights and feedback from representative users and customer demographics for final enhancement of the premium service to facilitate the path towards successful commercialisation of "nooku plus". It would be our aim to progress our premium software offering to TRL 8 by the end of the proposed project.